Support for the UK ALMA Regional Centre Node

The Atacama Large Milimeter/Submillimeter Array (ALMA) is the largest and most complex telescope ever built. It is designed to provide high sensitivity and high angular resolution observations of the cold gas dust in the Universe to study the origins and early evolution of galaxies, stars and planets. The work done under this application will support UK astronomers wishing to use ALMA, allowing them to extract the maximum possible science from this transformational telescope.

Potential impact
The UK ALMA Regional Centre Node (ARC Node) undertakes a wide range of outreach activities to both professional and public audiences. These are coordinated with the wide range of such activities undertaken by the Jodrell Bank Centre for Astrophysics which hosts the ARC Node and the Jodrell Bank Observatory.